Life at the limits - Algal physiology under extreme conditions

This project will characterise the limits of life in cryophilic algae by studying how the growth, physiology and metabolic traits are altered in low pressure and low temperature environmental chambers.

The research will use a combination of algal growth and metabolomic research tools at SAMS. The student will be trained in the use of algal cell counters, microscopy, cryo-bioreactors, HPLC-PDAD and GC-MS metabolomic techniques to study metabolic trait responses. The researcher will also engage with the NERC National Capability Culture Collection of Algae and Protozoa (CCAP) culture and ARIES
facility https://www.ccap.ac.uk/index.php/aries/ (https://www.ccap.ac.uk/index.php/aries/) and we expect the NERC NEOF facilities https://neof.org.uk/ (https://neof.org.uk/). At the University of Edinburgh, the student will be trained on a large number of techniques within the UK Centre for Astrobiology (UKCA}, led by Prof Cockell. Specifically, the student will use low and high pressure flow through chambers, anaerobic and aerobic growth chambers, microscopic cold environment simulation hardware and clinostat low gravity simulator.
https://www.astrobiology.ac.uk/facilities (https://www.astrobiology.ac.uk/facilities)